Advanced Optical Diagnostics

We aim to enhance our research capabilities in the area of advanced optical diagnostics through the purchase of four key pieces of equipment: stereo-high-speed camera system, an atomic force microscope, a line-field confocal optical coherence tomography system, and an optical analysis system. These tools will support multiple research groups, fostering interdisciplinary collaboration and benefiting early-career researchers.
Stereo-High-Speed Camera System
The stereo-high-speed camera system will significantly improve our ability to capture extreme, short duration, events at improved spatial and temporal resolution. They will support the Blast and Impact Group by providing ultra-fast imaging to visualise transient events such as blast waves and structural deformations. This equipment will reduce the need for large-scale experiments, helping the university cut down on material usage and environmental impact. The cameras will be housed in the new Blast Diagnostics Chamber, making the university a global leader in blast and impact research and supporting the work of early-career researchers and postgraduate students. Additionally, the cameras will support £12.7 million worth of current research in areas such as structural health monitoring, rail, composites, and aerospace.
Atomic Force Microscope (AFM)
The purchase of a new AFM will enhance the University of Sheffield’s strong position in nanoscience and nanotechnology. The AFM will replace aging equipment and support ongoing EPSRC-funded research in nanomaterials, quantum technologies, and energy applications. The new AFM, located in the Sheffield Surface Analysis Centre, will be available as a shared resource and provide advanced imaging capabilities, including high-resolution scans and nanomechanical measurements. This equipment will foster collaboration across departments and provide vital training opportunities for PhD students and early-career researchers.
Line-Field Confocal Optical Coherence Tomography (LC-OCT) System
The LC-OCT system will significantly enhance the University’s dermatology and clinical research capabilities. It offers high-resolution, non-invasive imaging for studying biological samples such as skin tissue, enabling researchers to monitor skin conditions and engineered tissues. The system will be especially valuable for longitudinal studies in dermatology, allowing detailed visualisations of the skin’s cellular structures. This equipment will benefit several research groups, including the School of Clinical Dentistry and the Clinical Infection Research Group, and complement existing OCT technology by offering superior surface-level imaging.
Optical Analysis System
The Advanced Manufacturing Research Centre will benefit from this, supporting research into sustainable composite materials. The system will aid in the development of Fiber Reinforced Thermoplastic Tape (FRTT), an eco-friendly composite proposed for industries including aerospace and renewable energy. It will allow researchers to monitor the quality of composite materials. Evaluating sustainable polymers and fibers will enhance our contributions to lightweight, eco-friendly manufacturing technologies.
Strategic Impact and Benefits
The acquisition of these tools aligns with the UoS strategic foci on imaging, nanotechnology, and sustainable manufacturing. The equipment will enhance research across multiple departments, supporting existing EPSRC-funded projects and enabling new research initiatives. Early-career researchers and PhD students will benefit from access to advanced technologies, improving their training and research output.
This investment will strengthen our position as a leading research institution, supporting over £20 million in current research and contributing to EPSRC priorities such as Engineering, Healthcare Technologies, and Advanced Manufacturing. The equipment will also promote environmental sustainability by reducing the carbon footprint of experiments and advancing research in sustainable materials. These tools will foster interdisciplinary collaboration, ensuring the UoS remains at the forefront of innovation in key scientific fields.